Efficient and Cost-Effective Methods for Controlling Wind-Blown Contaminants on Railway Tracks

The proposed research seeks to address the operational challenges faced by railway networks due to wind-blown contaminants such as debris, sand, and vegetation. These contaminants can obstruct tracks, damage equipment, and cause delays, leading to significant safety and cost implications. The aim of this research is to identify, evaluate, and develop innovative, efficient, and cost-effective methods to control these contaminants, preventing their encroachment onto railway tracks. The research will explore various physical barriers like fences, berms, and ditches, as well as alternative solutions like vegetative barriers, landscaping, and smart technologies equipped with sensors.

The research will be structured around several key objectives: identifying the sources and types of contaminants, evaluating existing control methods, and exploring new, innovative solutions. A literature review will assess current approaches such as fencing designs, earthworks, and vegetative solutions while considering new technologies like smart sensors. Data collection will involve field surveys at railway sites and analysis of wind patterns to better understand contaminant movement. Wind simulation models and cost-effectiveness analysis will be conducted using computational fluid dynamics (CFD) to evaluate the performance of various methods. Prototypes of the most promising solutions will be tested in controlled environments and in real-world railway settings.

The expected outcomes include a comprehensive evaluation of existing and new solutions for controlling wind-blown contaminants, as well as practical recommendations for cost-effective, environmentally sustainable strategies. These solutions will be designed to minimize environmental impact, reduce maintenance costs, and improve the safety and efficiency of railway operations. The study's findings will be shared in a final report, offering actionable insights to railway operators.

By focusing on practical and sustainable solutions, this research aims to provide long-term improvements to railway infrastructure and operations globally, while addressing the environmental concerns associated with wind-blown contaminants.